Assessment of genetic markers for improving beef consistency and quality

Technical abstract
Genomic research in livestock has identified QTL controlling variation in several aspects of meat quality. In some cases, the genes controlling this variation are known. The student will select a panel of markers representing 1) tests that are currently available commercially and 2) candidate genes with evidence of effect on red meat quality, and test these against data on meat quality obtained in a commercial setting. The information will be used to devlop an implementation plan to demonstrate how this information could be applied.